CrowdPower

CrowdPower is an energy service company that assists its SME clients to spend less on energy in the short term and less on energy in the long term, for free.
Our approach is to put our clients at the centre of the service, empowering them to make the right decisions for their business.